Automated Knowledge-enabled HVM Process Collaboration Tool

In response to the central objectives of a Use Case prepared by the Advanced Manufacturing Research Centre (AMRC), Tacit Connexions propose to investigate the feasibility of developing a pilot Knowledge Technology (KT) solution that would provide an intelligent, dynamic collaboration tool for project planning, project execution and knowledge and data capture during a typical AMRC project lifecycle. The knowledge, information and data gathered in this way would be held on a shared knowledge backbone as a unified searchable location that would allow project knowledge and results to be proactively disseminated to relevant parties and trigger onward innovation. Means of networking these concepts amongst other HVM Catapult partners and members and beyond to their supply chain would also be examined.